The University of Nottingham and Haydale Composite Solutions Limited

To introduce Graphene Nano Platelets into Thermoset and Thermoplastic resins to achieve uplifts in performance over an array of parameters such as strength, stiffness, toughness, conductivity, permeability/fatigue.